Hidalogo Security Voucher Application

Hidalgo are applying for a voucher to help identify the appropriate security measures required for the Equivital range of solutions. The voucher will accelerate our ambitions to implement a secure system which includes transmitting and storing physiological data.